Modelling government bonds: macroeconomic, financial and international linkages

The recent financial, economic and sovereign debt crises have highlighted how financial markets and economic activity around the world are strongly interconnected. These macroeconomic, financial and international linkages pose a significant challenge to both macroeconomists and financial economists.

Macro models often summarize the entire financial sector by a few interest rates and, similarly, finance models typically include only a few macroeconomic indicators to capture a minimum set of information about the macroeconomic environment. However, the recent crises uncovered that bond prices respond to a large set of macroeconomic and international variables, and that monetary policy reacts to financial conditions in an attempt to stabilize the economy. In addition, as the short rate hit the zero-lower bound, Central Banks acted on long-term government bonds to provide additional stimulus to the economy. This evidence calls for government bond models that include information about the entire economy allowing for the presence of a large number of macroeconomic, financial and international indicators. Such models are challenging both for identifying and quantifying the driving factors that the economist is interested in.

The proposed work will develop and apply models for large datasets to the context of government bonds using and extending an approach developed by the Principal Investigator. In particular, the proposed research will focus on two areas. The first area is related to the investigation of the government bond risk premium both from a macro-finance and an international finance perspective. The second area focuses on the predictive power of government bonds for economic activity.

The analysis of the government bond risk premium has recently attracted considerable attention for mainly three reasons. First, Central Banks around the world use long-term government bonds to assess market expectations of inflation and evaluate the overall stance of monetary policy. Accurately reading of this information requires separating out the bond risk premium. Second, typical clientele for long-term government bonds are pension funds, insurance companies and banks. Properly measuring the bond risk premium has important implications for the portfolio allocation choices and the performance of these institutional investors. Third, governments around the world borrow by issuing debt. Understanding the evolution of the bond risk premium can help governments determining the best mix of securities to issue in order to keep debt servicing costs low and predictable. Yet, despite the clear practical importance of correctly measuring the bond risk premium, there is relatively little consensus about its empirical properties. The proposed research aims at improving the understanding of the government bond risk premium analyzing the role of a large set of macroeconomic, financial and international indicators.

Using government bonds to construct early warning indicators of improvement or deterioration in macroeconomic conditions is important for at least two reasons. First, governments routinely analyze the sustainability of publicly financed social welfare systems and design government budgets. These decisions depend on future tax returns forecasts which rely on GDP growth predictions. Second, monetary policy affects the economy with long lags. Accurately assessing the impact of a specific policy requires information about GDP growth forecasts. The proposed research aims at re-assessing, introducing large datasets and new econometric techniques, to which extent government bonds contain useful information for predicting economic activity. The main objective of the proposed research in this area is to develop models that provide more accurate predictions for economic activity.

Potential impact
The outputs of this research will improve our understanding the determinants of the government bond risk premium and help to develop more accurate early warning indicators for economic activity. This work will have immediate relevance to a broad user community outside of academia, including Central Bankers, governments and institutional investors around the world.

The principal impacts that the outputs of the proposed research will have include:
1) Improving Central Banks ability to assess market expectations of inflation, through analyzing the government bond risk premium; such information is an important determinant in decisions about setting of short-term interest rates.
2) Helping HM Treasury, and Finance Ministries in other countries, to determine the best mix of securities to issue in order to minimise their funding costs.
3) Assisting pension funds, insurance companies and other financial organisation to properly measure the government bond risk premium, and thus to determine their optimal asset allocation policies and maximize their performance.

Further impact of this research will arise because using the yield curve of government bonds to construct early warning indicators of improvement or deterioration in the economic conditions will also contribute to increase the effectiveness of monetary and fiscal policies for two reasons:
1) Governments rely on GDP growth predictions to analyze the sustainability of publicly financed social welfare systems and design government budgets.
2) Monetary policy decisions are based on assessments about the current and future economic outlook.

The impact among users will be harnessed through disseminating results in working papers, articles, conferences and seminars in policy institutions. The Principal Investigator will also organize a one day conference for academics, policy makers and institutional investors. In addition, as detailed in the CV, the Principal Investigator has a track record of user engagement, particularly with Central Banks, including research visits, collaborations and seminar presentations. The Principal Investigator will seek to develop these skills further, with the guidance of her mentors and profiting of the relevant training sessions organized within the University of Manchester.

In summary, the recent financial, economic and sovereign debt crises have highlighted how financial markets and economic activity around the world are strongly interconnected. Developing models that allow for the presence of a large number of macroeconomic, financial and international indicators for the analysis of the government bond premium and for constructing early warning indicators of economic activity will contribute to our understanding of recent empirical phenomena. This has a strong potential to contribute to foster the global economic performance and increase the effectiveness of monetary and fiscal policies. For these reasons, the Principal Investigator will aim to maximize the impact of research findings to a broad user community.